Towards a Quantum Advantage in the NISQ era

Quantum computers are an emerging class of devices that rely on an unprecedented level of control at the microscopic level, which allows the manipulation of qubits, the working blocks of a quantum computer, in a way that can lead to signicant computational advantages over their classical counterparts (e.g. smartphones, laptops).

Due to the novelty of the technology, there are great variations in the level of control that can be achieved and maintained in the current generation of quantum computers, which is why the software accompanying the hardware provides crucial assistance in producing the best results.

Although it has already been shown experimentally that quantum computers can indeed support the theoretical claims that some problems can be solved faster than on classical computers, the problems used in these demonstrations were handpicked and have no direct practical utility. Demonstrating quantum advantage, however, would involve solving a problem of signicant practical value.

Over the course of this PhD project, we will study and develop computational techniques that can assist existing quantum computers, which are part of the NISQ (Noisy Intermediate Scale Quantum) generation of devices that still have signicant errors that cannot be ordinarily prevented, in achieving quantum advantage. These techniques range from creating a more efficient allocation of an algorithm's subtasks given the hardware constraints, to using our knowledge of the errors that can appear to correct the obtained results, to preventing such errors from affecting our results altogether or, most likely, as a combination of all of these ideas.

Potential impact
The first and most important impact of our Centre will be through the cross-disciplinary technical training it provides for its students. Through this training, they will have not only skills to control and exploit quantum physics in new ways, but also the background in device engineering and information science to bring these ideas to implementation and to seek out new applications. Our commercial and governmental partners tell us how important these skills are in the growing number of people they are hiring in the field of quantum technologies. In the longer term we expect our graduates to be prominent in the development of new technologies and their application to communication, information processing, and measurement science in leading university and government laboratories as well as in commercial research and development. In the shorter term we expect them to be carrying out doctoral research of the highest international quality.

Second, impact will also flow from the students' approach to enterprise and technology transfer. From the outset they will be encouraged to think about the value of intellectual property, the opportunity it provides, and the fundraising needed to support research and development. As students with this mindset come to play a prominent part in university and commercial laboratories, their common background will help to break down the traditional barriers between these sectors and deliver the promise of quantum technologies for the benefit of the UK and world economies. Concrete actions to accelerate this impact will include entrepreneurship training and an annual CDT industry day.

Third, through the participation it nucleates in the training programme and in students' research, the Centre will bring together a community of partners from industry and government laboratories. In the short term this will facilitate new collaborations and networks involving the partners and the students; in the long term it will help to ensure that the supply of highly skilled people from the CDT reaches the parts of industry that need them most.

Finally, the CDT will have a strong impact on the quantum technologies training landscape in the UK. The Centre will organise training events and workshops open to all doctoral researchers to attend. We will also collaborate with CDTs in the quantum technologies and related research areas to coordinate our efforts and maximise our joint impact. Working in consort, these CDTs will form a vibrant national training network benefitting the entire UK doctoral research community.